strongly correlated atomic gases

Dynamics of one dimensional quantum gases are now a active field of research both experimental and theoretical. We aim to study dynamics of relaxation of strongly interacting gas of bosons using Lieb-Liniger model. Due to integrability of this model, the long time state of the system is expected to be not the usual thermal Gibbs distribution but rather a peculiar Generalised Gibbs state with memory of the initial values of the conserved quantities. We will calculate observables in this state providing predictions for experiments. Next we will consider time scales on which such a Generalised Gibbs state is established.